Groaning with Creation: solastalgia as priestly vocation

This project concerns human responses to environmental crisis and the distinctive theological relationship
of the human person to non-human creation. I will examine grief responses to climate breakdown and
ecological collapse and theologically analyse the contested categories of 'nature', 'environment', and 'life'.
Emerging literature on 'solastalgia' names the experience of climate and ecological grief. I propose a
solastalgic reading of theological anthropology and the doctrine of creation. Using solastalgia and liberation
theology as an interpretive lens for Maximus the Confessor's theological anthropology, I will develop a moral
theology of solastalgic expression, arguing that it can be understood as human 'vocation'.